Children, young people and flooding: recovery and resilience

Children and young people are missing, virtually invisible to the emergency planning process in the UK and more widely, for disasters such as extreme weather\flooding. Studies have shown that when they are mentioned, children are positioned as vulnerable and consequently, problematic for emergency planners, rather than seen as a resource (Emergency Planning College & Save the Children 2014). Understanding children's perspectives is a vital part of the process of building disaster resilience: children are future citizens and community members in their own right. Most studies of hazards have failed to recognise the role of children and young people as social actors and the need to develop participatory methodologies that can empower children both to articulate their experiences and shape responses from relevant agencies and adults. This neglect is particularly problematic given the increasing policy emphasis on building individual and community resilience as a strategy for coping and responding to hazards, and on policy shifts recognising children's right to a voice in decisions which affect their lives, e.g. United Nations Convention on the Rights of the Child, Article 12. In-depth qualitative social scientific approaches that facilitate the sharing and exploration of experience and meaning of events in children's lives are needed to fulfil these commitments in this context.

The acute storms and floods of winter 2013/4 revealed a problem which, against the background of the 2007 floods where thousands of homes were made uninhabitable, is now understood to be chronic, with 5.2 million properties now at risk of flooding in England alone. There is urgent need a) to document children and young people's perspectives on their experience of flooding in appropriate ways before the next flood season and before their memories recede; b) to develop appropriate responses which build on this enhanced understanding and c) integrate a & b with policy, working with all levels of government and civil society to improve practice in both response and preparedness domains.

Some of the complexities experienced by flood-affected children such as enduring long-term effects of living in temporary accommodation, re-locating to a different school, family tensions at home exacerbated by flood-related financial worries and the fear of recurring disaster are beginning to be known. In many cases such disruption to home, school and friendship networks impact on children's longer-term physical and emotional health. Living with these changes and uncertainties was particularly problematic for groups of children in the 2007 Hull floods who felt that they had no one to turn to for help (Medd et al 2014). This project aims:

1. To understand children's experiences of the flood, their resilience and longer-term recovery process.
2. To illuminate the relationship between children's multi-sensory experience of flooding, the recovery strategies they develop, and the longer-term effect of flood disaster on their interactions within home and school, the impact on their educational life chances and health and well-being
3. To understand how children can best be supported in a flood, what their unique needs might be and how to enhance their resilience to future emergencies.

We propose action oriented research in two contrasting flood-affected communities with school age children and young people: i) Thames Valley where in January/February 2014 thousands of households were evacuated ii) Humberside where in December 2013 a third of the children at South Ferriby school had to leave their homes. We will produce a collaborative report to a) inform the local flood affected communities b) shape ongoing and future research and c) influence policy and practice across government and third sector.

Potential impact
The impact of this project is at three levels: local - in the geographical area of the project's empirical work; national/international - for third sector policy and practice development; and government - local authorities and national and international policymakers.

Our pathways to impact rest substantially on the partnership we have recently built with the major charity Save the Children (StC). While this project would represent the first practical joint working opportunity, the Co-Investigator Marion Walker has previously undertaken psychosocial recovery training with StC, specifically in relation to its Journey of Hope, an intervention developed after Hurricane Katrina working with children and their carers in the United States. StC became aware of our work on disasters and recovery and approached members of the team to explore further research opportunities. For the academics and practitioners in the collaboration this partnership represents a chance to create a project of high societal impact.

Working with children in disaster recovery and resilience requires, we believe, an interdisciplinary approach and the research team (Mort, Bingley, Walker, Howells & Smith) together with the steering group (Toole, Easthope, Lamb & Deeming) combines sociology, social and cultural geography, psychotherapy, psychology, child and adolescent mental health, disaster studies, education, emergency management & planning. This group of individuals brings together strong theoretical and applied knowledge, all of which will be aimed at maximising the impact of this project.

The steering group includes Dr Steven Toole, Head of Policy at the charity 4Children (see Partners); Ian Lamb is Hull City Council Priority Families Education Coordinator and a member of the Mental Health Programme Management Group on a programme supporting 10-14 year olds (and their families and schools) looking at the well-being of students. Dr Lucy Easthope has a background in disaster relief and emergency planning and is currently working with Essex County Council on flooding and children's preparedness. Dr Hugh Deeming was a researcher on the original ESRC Celebrating Impact 2013 award winning Hull Floods Project, and is now the scientific officer for the EU FP7 emBRACE project on understanding disaster resilience.

Beneficiaries include participants directly involved i.e. children/schools in the flood-affected areas; NGOs/third sector organisations i.e. Save the Children, 4Children, British Red Cross; policy actors i.e. local and national government agencies, local authorities, local resilience and community flood forums. They will benefit from the acquisition of knowledge derived from unique empirical investigations in one of the most neglected areas of disaster policy - how children experience and respond to such events.

In particular, Save the Children is currently developing and piloting a UK Emergencies programme; this research will be used to inform the development of the programme, ensuring that it is based on evidence and the needs, priorities and experiences of children. The findings from this research will be used to guide Save the Children's direct work with children but also inform the advocacy work it undertakes in order to influence change for children. Save the Children aims to influence government and practitioners through membership of national civil protection forums and a national working group dedicated to children in emergencies. Save the Children works in partnership with the Cabinet Office Emergency Planning College and will be co-authoring guidance on meeting the needs of children in emergencies, along with hosting a seminar on a human rights approach to emergency management, this research will feed into and inform these activities.